Administrative Data Research UK - HMRC Research Future Strategy

HMRC will carry out exploratory work to progress HMRC’s future strategy to improve research through HMRC’s administrative data. This work will also support work of HM Treasury (HMT) as part of the policy partnership with HMRC, as well as benefit Other Government Departments (OGDs) and external researchers in academia and independent research bodies (e.g. the Institute for Fiscal Studies) who rely on HMRC’s tax and financial data in their investment and policy choices based on UK taxpayer information.

HMRC administrative data is made up of a wide range of data, collected from the departments own administrative systems. These systems contain wide ranging information on the various tax regimes that are collected and administered by the Department, in addition to the benefits and credits that are paid out. This includes information from different types of customers, including individuals from across the income spectrum and businesses from smallest to largest, as well as trade data recording the movements, for trade purposes, of goods between the UK and other countries. As a result, research carried out with HMRC administrative data is tremendously powerful in addressing areas of interest to HMRC, HMT and OGDs more generally in terms of benefits to policy and delivery of public services.